VALESOR: VALUATION OF ENVIRONMENTAL STRESSORS

VALESOR aims to make major contributions to the scientific and policy efforts to accommodate economic values of environmental stressors more homogenously in policy making, planning. The environmental stressors of concern for VALESOR are chemical stressors such as chemicals and air pollutants transmitted via air, water, and soil vectors. VALESOR will develop an innovative website tool for stakeholders to assess health and economic consequences of planned variations in chemical stressors. This website tool will be able to evolve: by given the fact that, at a given date, exposure and impact assessment of some chemical stressors would be still incomplete, thus providing partial and provisional assessment based on credible hypothesis. VALESOR will also engage in substantial outreach activities to promote the consideration of environmental stressors in economic decision making and to facilitate an establishment of a trans-disciplinary consistency in values used when valuing environmental stressors.VALESOR will previously develop a state-of-the-art environmental economic model which will be as complete as theoretically possible in its representation of economic values of pollution. In particular, VALESOR will increase the number of human health endpoints considered in economic welfare assessments of chemical and air pollution in connection with recent results and current projects. Based on earlier research and engagement with other programs, VALESOR will clarify which input knowledge is important prior to calculating economic values associated with pollution. In particular, VALESOR will benefit from the experience and knowhow of several of its partners who have already worked models and / or tools targeting air pollution. VALESOR will make concrete guidance with respect to how key economic wellbeing values should be used by policy makers.